LUSS (LED based Ultra-Violet exposure for Safe Surfaces)

Project LUSS (**L**ED based **U**ltra-Violet exposure for **S**afe **S**urfaces) provides an economical solution to combat COVID-19 with the ability to also disinfect surfaces of other viruses and bacteria.

COVID-19 has raised the importance of preventing viruses spreading between individuals in their daily routines, e.g. touching door handles, entering rooms where infected people reside or have recently departed. Continuous cleaning of door panels using disinfecting chemicals is impractical. LUSS intends to exploit a particular spectrum of Ultra-Violet (UV) light to provide a simple and efficient means of killing COVID-19 and other viruses, providing additional potential in wider settings for the future.

MicroLink Devices (MLD), lead industrial partner with support from WideBlue (WB), Industrial partner and Compound Semiconductor Applications Catapult (CSAC), Research Technology Organisation will initially develop an automatically self-cleaning door panel, exploiting specific UV light, that will kill viruses/bacteria and prevent the spread of infection. The door panel will automatically operate every time someone enters a room/building. Therefore, cleaning staff's time can be directed at other areas where traditional disinfection is required.

Project deliverable will be a low-cost door panel UV Disinfection System and can be easily retrofitted. It will be re-chargeable battery powered, supplemented by indoor light harvesting solar cells to power the LEDs potentially substantially reducing operating costs and reducing the requirement for frequent battery changes.

MLD will provide overall project management and lead the system design and production of prototype door panel, system and component testing and final test at end-ser site. WB will design the electronics for the demonstrator door panel which will involve PCB modelling, design and test for prototype and demonstrator. CSAC will support use case definition, define initial design parameters for the prototype door panel and perform testing of components for build and safety efficacy.